ACceleration of Circular Economy for Printable Photovoltaics Through Eco-Design (ACCEPTED)

Humankind is on the brink of significant climate change and material resource shortages. We have reached the limits of our traditional 'take-make-dispose' linear economic models in which materials are extracted from the earth to create products which are discarded at the end of their useful lives. To achieve sustainability with our planet we must rethink the way we consume and use resources and seek to decouple economic growth from primary resource consumption and the associated environmental emissions. Circular economy and the widespread deployment of green energy technologies are essential to achieve this.

Even renewable energy technologies have an environmental impact associated with production and disposal at end-of-life, and we must seek to minimise these impacts and maximise product take back for reuse, refurbishment, remanufacturing and recycling once these technologies have ceased to be of use. To achieve this requires lifecycle optimisation, which takes account of product design and development of end-of-life processes. Printable photovoltaics (PPV) are a promising green energy technology in their infancy, which makes this the perfect time to carry out this research. Now is the time to develop processes and product designs which enable effective end-of-life treatment for efficient recovery of materials and components with which to manufacture new products, to drive down cost and environmental impacts of these emerging technologies, increasing the productivity of finite resources available to us. This project develops the eco-design of PPV informed by advanced characterisation and engagement with industrial partners and stakeholders at all stages of PV product lifecycles. This combined novel multidisciplinary approach to technical development of emerging technologies, which engages key industry partners and stakeholders in the value chain; and the development of methods, tools and knowledge required for lifecycle optimisation, can hasten commercialisation of PPV technology and accelerate transition towards circular economy for the greater benefit of the economy, environment and society.

Potential impact
The primary purpose of the proposed research impact the commercialisation of emerging PPV technologies. The strategy to manufacture prototype modules at pilot scale for further study will also help accelerate sustainable PPV products through TRLs towards commercialisation.

This project is expected to generate mid- to long term industrial and economic impact for the R+D and energy sectors in the UK. The project will contribute to the understanding and scaling of PPV which will potentially contribute to the future UK energy supply mix. Stable, low cost, high efficiency solar cells could potentially transform the UK economy, accelerating the current uptake of photovoltaics for both domestic and industrial use in building integrated applications.

Positive environmental impact associated with the increased use of photovoltaics in the UK will have significant environmental and societal advantages. It will significantly contribute to a reduction in CO2 emissions, helping to circumvent the impending complication of global warming and climate change. Environmental benefits will also result from lower emissions associated with production of PPV through re-manufacturing or with recovered or secondary raw materials in contrast to manufacturing from primary raw materials. In addition, economic and societal benefits will result from the initiation of circular industry. In Wales alone transition to circular economy has been projected to be worth £2bn and result in the creation of 30,000 new jobs.

This project will reinforce collaboration with; academia (SU-UoN, Eco-Design Centre), industry (SU-TATA, AkzoNobel, Edinburgh Instruments, NSG, BIPVco, WRAP) government (SU-Welsh Government) and globally (SU-UKZN). I regularly generate IP and publish well-cited papers in high impact journals. I believe this fellowship will allow me to make significant advances towards the commercialisation of PPV and leverage further funding through Innovate UK and the Industrial Strategy Fund.

This project will aim to:
1) Deliver efficient, low-cost, low embodied energy, PPV technology designed for end-of-life remanufacture and demonstrate this at pilot scale. Products will result in lower levelised costs for energy generation (LCOE).

2) Disseminate results across the scientific and technological communities through:
a) >12 REF 4* papers in high impact international journals, which will be made open access
b) 2-4 patents on innovative eco-designed PPV aspects
c) >6 High profile international and national presentations at international and national conferences on subjects ranging from materials chemistry, solar energy manufacturing and technology
d) informing teaching within the College of Engineering at Swansea University. I lead a module on Circular Economy for Sustainable Development and significant project results will be discussed impacting positively on education and training of the students and increasing the link to, and information on, cutting edge research. Findings will also be disseminated to industry through the SU METAL programmes circular economy module.
e) 3 circular surgery seminar events (1 p.a.) held at Swansea University with invited industrial, academic and NGO guests.
f) Sandpit events at Burlington House, supported by the Royal Society of Chemistry to bring together academia and industry to develop circular economy strategies and highlight best practice and success stories.

I have significant track record on community engagement through both national and international invited public lectures, the running of hands-on and demonstration workshops, and larger scale outreach events globally. The results of this research project will be disseminated via these opportunities as well as through the RSC (elected council member of ESED). Results, images and breakthroughs (after compliance with the proposal IPR strategy) will be showcased through the SPECIFIC-IKC and Swansea University websites and social media platforms.